Adaptive Radio Systems for Emerging Intelligent Applications - Information and communication technologies (ICT) - RF & MW Communications

Connectivity underpins many of the technological advancements on the horizon, but the establishment and maintenance of the underlying networks remains a complicated process. To scale to the density of connected devices envisaged by the Internet of Things, communicating devices will need to become more intelligent in how they access the spectrum. And as the variety of devices increases, heterogeneity in this communication medium becomes essential. Most systems now use single-standard communication interfaces, or multiple of these. Some have a level of programmability to tweak parameters, but there is minimal intelligence in these systems. This project will explore how adaptive hardware architecture such as FPGAs can be used to establish, maintain, and evolve communication networks to support changing connectivity, environment, and computational needs. The project will involve theory, experimentation, and the practical implementation and demonstration of the proposed methods, with the aim to open source a platform for use by other researchers.